Imaging software to quantify salvageable brain tissue to select stroke patients

Worldwide annually, 13,000,000 patients suffer a stroke. Mechanical clot removal (endovascular

treatment) is expected to increase from 1% to 10% of patients, as recent studies show it improves

patient outcome. It costs up to £23,000 per patient, making patient selection crucial for its adoption.

Brainomix has developed the medical imaging software, e-ASPECTS to automate the clinically validated

ASPECTS method on plain CT brain scans,measuring existing stroke damage. Brainomix will build on its

know-how to design, develop and validate perfusion-ASPECTS, up to getting certifications for clinical

use. This will automate ASPECTS on perfusion CTs (which measure blood flow in the brain) to measure

tissue at risk and identify patients who can benefit from mechanical reopening of the artery. Brainomix

founders’ international reputation in stroke will ensure the successful development and clinical

adoption of perfusion-ASPECTS.